Collider tools and techniques applied to neutrino and early universe physics

Particle physics is entering an exciting era where new observations from neutrino and gravitational wave experiments will provide complementary windows into particles' nature at the smallest scales and the universe at the earliest times.
However, there remains much to be done in improving the precision of our calculations and the rigour of how we compare our physics models to data.
As the Large Hadron Collider programme has been running for more than 20 years, there have been momentous theoretical physics developments to understand, simulate and analyse particle interactions. Many such calculational tools and softwares can be effectively applied to neutrino experiments and early universe physics. Jack Franklin will engage in the following projects

1. Use ProtoDUNE data to implement a fast detector simulation of the DUNE experiment. Apply collider tools and techniques (such as jet clustering algorithms) to construct an analysis to improve dark matter detection at the DUNE experiment.
2. Apply jet clustering algorithms and jet topologies to improve tau neutrino detection at the IceCube experiments.
3. Constructing a code to simulate neutrino nucleon interactions. Furthermore, in his PhD, he will model these interactions. Understanding such interactions and being to reliably simulate them is crucial for the next generation of neutrino experiments.These projects range from more phenomenological to theoretical.
4. Exploit the complementarity between gravitational wave and neutrino data as a means of assessing the viability of Grand Unified Theories